The impact of UV-B supplementation on plant stress tolerance

Despite comprising a small component of sunlight, UV-B wavelengths (280-315 nm) regulate a diverse array of regulatory processes in plants, including growth, metabolite content and resistance to pests and diseases. UV-B is attenuated by common greenhouse materials such as glass and polycarbonate and is therefore depleted in many commercial growing environments. Plant aesthetic quality, robustness and shelf life are important traits for the controlled environment crops industry. We have previously shown that can UV-B can reduce plant height and increase leaf antioxidant content in coriander, thereby improving the quality this major selling herb.

This project aims to combine fundamental environmental signalling in Arabidopsis with translational crop science. The role of UV-B in enhancing plant tolerance to abiotic stress will be investigated in the model species, Arabidopsis thaliana, using a range of physiological and molecular techniques. Together with our industrial partner, Lett Us Grow, we additionally aim to compare the growth, development and abiotic stress tolerance of aeroponically-grown crops treated with and without low dose under UV-B. This project will require the student to spend time at the Lett Us Grow site, in Bristol.